Feasibility of Domestic Production of Graphite Anode Material for EV-Batteries

With today's situation British electric vehicle battery producers will be fully dependent on supply of anode material from China. Greenroc intends to change this by developing domestic production of graphite anode material for the British battery and electric car industry without involvement of Chinese companies or investments during production. The feed for such production is responsibly mined graphite from Greenroc's own world-class deposit in South Greenland. The Feasibility Study will provide fundamentals of the processing of natural graphite flakes to graphite anode material including a new innovative anode processing unit manufactured by German companies and compare such unit with current state-of-the-art standard processing unit of Chinese manufacturing.

A key aspect in the energy transition is the shift from diesel and gasoline-driven vehicles to electric vehicles (EVs). Commercial EVs are powered by EV-batteries, predominantly technology of Li-ion and Li-Iron-Phosphate batteries. These batteries contain at least 20% by weight of graphite as anode material. Presently all the graphite anode materialused by EV battery manufacturers is processed and produced in China, disregarding the origin of the graphite concentrate precursor. Aside from the inherited supply risk associated with European battery manufacturers being overly dependent on Chinese production, there is a large CO2 footprint associated with the shipping of graphite concentrate from overseas to China and the subsequent shipping of the graphite anode material from China to battery factories in Europe, involving up to 70 days at sea. Greenroc's Amitsoq graphite deposit is located in South Greenland only four to five days of shipping time from UK ports.

Given the size and quality of the Amitsoq graphite deposit, Greenroc has the ambition to produce the highest quality graphite anode material in quantities that may exceed UK EV battery factory needs and therefore in turn could provide significant export opportunities.